Determining the risks and drivers of extreme ozone events during heatwaves with machine learning and causal inference

Introduction
Surface ozone is a major pollutant affecting human health, crop yields and the carbon cycle. Ozone pollution increases the likelihood of respiratory illness in humans, contributing to an estimated 1 million deaths worldwide annually, and an estimated cost of billions of dollars per year in crop losses. Extreme surface ozone events typically occur during heatwaves, and the combined effect of these risks has been estimated as a 0.33% increase in daily deaths. As heatwaves become more common in a warming climate, it is increasingly important to understand and quantify their effects on ozone pollution. Currently, there is considerable uncertainty surrounding the mechanisms driving the relationship between heatwaves and ozone, including the relative contributions of chemical, meteorological and physical processes. A better understanding of the drivers of the relationship between heatwaves and ozone will result in clearer guidance for policy-makers concerned with reducing the adverse effects of ozone pollution.

Background
Surface ozone levels are affected by various factors, including the prevalence of ozone precursors, such as nitrogen oxides and volatile organic compounds, solar radiation, meteorological conditions and physical loss by deposition. These factors are often dependent on each other, resulting in a complex network of drivers.

While there is a clear relationship between ozone and temperature established by climate model and observational studies, due to the complexity of the system there is uncertainty surrounding the physical mechanisms that drive this relationship. The core aims of this project are to identify possible drivers, to quantify their relative strengths, and establish a causal model of the system.

Proposed work
There have been several attempts to use measurements of ozone and temperature to build statistical models to describe the relationship, and predict changes in ozone concentrations with temperature. Previous studies use linear models to fit ozone concentration and temperature. However, these models do not capture all the variability in ozone, including the observed suppression of ozone concentrations at very high temperatures. There is considerable scope to build an improved machine learning model, including predictors such as anthropogenic and biogenic emissions, atmospheric stagnation and solar radiation in addition to temperature to better predict ozone concentrations. This will make up the first part of this project.

While this method will allow prediction of extreme ozone events with improved accuracy over existing methods, in a changing climate it is possible that this approach will not always provide accurate predictions. Furthermore this method, based on correlations, will not provide insight into possible interventions that may reduce the risk of extreme ozone events. Determining the causal relationships that drive extreme ozone events is important, since by understanding these we may be able to build more robust models and propose effective interventions to reduce the risks of ozone pollution.

Therefore, the second part of this project aims to determine the causal relationships linking variables during extreme ozone events, which has not been treated rigorously in the literature. Using existing knowledge of the physical system, we will build a structural causal model of factors contributing to extreme ozone events. We may also use causal discovery algorithms such as LPCMCI which seek to uncover lagged causal relationships in time series data.

In order to analyse the skill of climate models in capturing real-world phenomena, we may then examine the differences between the strength of drivers in different climate models (e.g. UKESM1 and CESM-2) and comparing with observations of extreme ozone events.